University of Leeds And Herbert Parkinson Limited

To develop an environmentally responsive fabric and filling assembly that facilitates continuous regulation of perceived temperature and humidity during the sleep cycle.